Metrology for emerging wireless standards

Complex wireless technologies underpin the internet of things, and fifth and sixth generation (5G and 6G) mobile networks. These ‘new radio’ technologies require improved underpinning documentary wireless standards for the radio signals, systems, transmission environments used, and the radio frequency exposures created. Current challenges faced by the telecommunications sector include a lack of accurate, fast, low cost, and traceable methods for manufacturers to demonstrate 5G/6G product verifications match customer specifications. This project aims to develop the practical and efficient measurement methods required to enable normative standards to better match rapidly emerging radio technologies for 5G/6G product and system over-the-air testing, for wireless channels up to sub-THz, and for radio frequency exposure assessment.